Sport in the City and the City in Sport: Football, Urbanity, and belonging in Calcutta: 1911-1984

This research proposes to examine the role of football in reconstituting Calcutta's urban landscape, shaping everyday life, cultures of leisure, emotion and politics over the 20th century.